University of Huddersfield and Pendle Polymer Engineering Limited KTP 21_22 R4

To develop a thorough understanding of the underlying physics of elastomeric components resulting in advanced product design and the development of new products.